Data and Analytics for Real-time Trade modelling (DART)

"**Need** - UK government wishes to support SMEs to increase trade. To assess trade and supply chain impacts of policy changes and political/economic events like Brexit, politicians, trade negotiators and businesses require consistent, granular and timely trade data. However, existing data is inadequate due to poor granularity, trade asymmetry and lack of data for services and supply chains.

**Market opportunity** - UK and Global market opportunity to provide accurate trade data to Governments/central banks for forecasting trade and supply chain impacts of policy.

**Project Objectives** - This project will conduct Industrial Research to prove viability of DART, a unique Analytics-as-a-Service (AaaS) platform, producing accurate, near real-time, granular trade data for goods/services.

**Approach** - User-centred development with customer/supply chain relationships built and customers engaged for specification and feedback.

**Innovation** - DART is the first Analytics-as-a-Service (AaaS) platform for Global Trade, providing policy makers unique and value-added services.

**Impact** - DART is core to Coriolis' strategy and represents step-change in capability and competitive advantage. Project increases NIESR's knowledge of trade's impact on GDP/productivity and stimulates further research into trade modelling."